Enabling Smart Factories

Smart Factories are centered on the application of big data and analytics and promise major benefits in efficiencies and productivity. Genuine use cases are scarce due to the lack of integrated and structured data, limiting scalable benefit. This project will assess the feasibility of automatically generating a layer of integrated and rich data to provide factories with workable data.